GlassEye: Enhanced light-field machine vision camera with AI image analysis/defect identification for high-tech glass products

Advanced high-tech glass is utilised in a growing array of high-value applications, including semiconductor wafers, lithography photomasks, photonics, optical flat panels, displays, photovoltaic (PV) panels, etc. These products require high-throughput, zero-defect manufacturing. Common defects during manufacturing include internal imperfections such as inclusions, seeds, bubbles, and blisters, as well as surface damage caused by improper handling, including holes, dirt, scratches, and spots. These defects often go unnoticed before being polished, cut, cleaned and bonded to a display, at which point they are non-recyclable. Consequently, production lines have to be shut down, and entire production batches are often rejected and discarded if defects are found, costing millions of pounds to the manufacturer.Current glass inspection methods are manual, unreliable, costly, and lack real-time feedback. Existing automated 3D inspection tools struggle with advanced glass, while technologies like confocal scanners and Moiré cameras lack the speed and resolution for accurate high-tech glass inspection.

**GlassEye** is a light field camera system for online production quality control. Its AI-powered software uses advanced image processing and machine learning, including CNNs for defect detection, segmentation for localisation, and classification for categorisation. The system enhances image quality, identifies defects with high precision, and provides actionable insights. Defect data is fed back to the production line to enable targeted responses, such as discarding defective glass or optimising process parameters. This ensures faster, more accurate defect detection and continuous process improvement.

_The proposed solution results in **several advantages as:**_

* Accurate 3 µm image resolution over a large area (<100x300x150 mm3)
* Detects all defect types in moving unpolished toughened glass
* Fast detection (throughput \\\>80 fps/\\\>400 mm/sec, <1 sec decision time) and categorisation of flaws in unpolished toughened glass
* Reliable classification (<0.1% false negative, <1% false positive rate) and relation of defects to production process
* Minimisation of energy use, material waste, CO2 emissions, and other resources on defective product and its rework
* Significantly reduced labour-intensive OPEX by replacing unreliable manual inspections, enabling glass production in high-wage countries.
* 15% reduced costs due to reduce e-waste (rejected batches).

**Our initial target market** is the global surface vision and inspection market, valued at $2.53Bn(~£1.98Bn) in 2022\. Project outputs (a plenoptic camera system with integrated AI software platform incorporating machine-learning optimisation) will be commercialised, generating £39.5m in revenues, £31.1m in profit, a 22.9:1 return on grant investment over 5 years post-project, and the creation of 82 jobs within the consortium and the supply chain for the same period.